UpTime - optimising plant & process efficiency in aerospace treatment facilities

Aventa UK Ltd will develop a demonstrator pilot system that optimises process effiency, material usage and energy consumption in the aerospace surface treatment sector by integrating processing plant with a cloud based decision support tool that balances the challenges of high variety, low volume & volatile customer order book, disparate aerospace OEM technical specifications, increasing environmental legislation and vast numbers of operating variables with the objective of optimising plant utilisation and throughput to the most stringent levels of quality.